University of Brighton and Travel Places (WS) Limited

To embed an architecture recovery and consistency approach to re-engineer legacy software systems, developing a robust, flexible and scalable system to meet future client needs.